Exploration of oxygen nanobubble water treatment technology to improve poultry productivity

This project will explore use of new water treatment technology to improve productivity on a large-scale poultry farm. This project is important because the poultry industry faces significant challenges related to production efficiency, animal welfare, and environmental sustainability. High stocking densities and rapid growth cycles often lead to poor water quality, increased disease prevalence, and stress among birds, all of which negatively impact productivity and mortality rates. Additionally, traditional water treatment methods can be insufficient in maintaining optimal biosecurity and may rely on chemicals that pose environmental and regulatory concerns. O2 Agri offer water treatment technology which could be transformative for the industry by delivering ultra-fine, stable oxygen gas bubbles into the standard drinking water supply to chicken sheds. This technology is designed to enhance existing water supplies for multiple benefits to productivity, including reduced water biofilms, increased FCR, reduced antibiotic use and increased resilience/sustainability.